Impact of weather shocks on local urban economy

By the year 2050 there is expected to be an extra 2.4 billion urban dwellers worldwide, bringing the total to approximately two third of the world population, according to United nations estimates. this has vast implications for economic world policies and planning in the next decades.